A Canonical Approach to the Death of Jesus

Why four Gospels and not one, or any other number? What difference does it make for the way
historians reconstruct Jesus' life, theologians explicate his significance, or indeed religious readers
encounter him? Using the four different crucifixion narratives as a test case, this project will bring
insights from the New Testament and early Christianity into dialogue with modern theology and will
offer a fresh and thorough investigation into the hermeneutical significance of the fourfold canonical
gospel.